PATT travel grant for IoA: 2007-9

This proposal requests funds to cover travel and subsistence expenses associated with observing time on international telescopes allocated by the PATT Committee during the two academic years 2007-8 and 2008-9. The aquisition of observational data form these facilities represents one of the key inputs responsible for the scientific productivity of the Institute of Astronomy. The scientific goals of the programme fall under the following main headings: (a) Quasars, AGN and quasar absorption lines; (b) X-ray astronomy; (c) Stellar astronomy; (d) The galaxy and the local universe; (e) Dark matter and galaxy clustering; (f) The high-redshift universe.